NEC06569 CEH National & Public Good

CEH scientists provide impartial, evidence based advice directly to Government to support policy development and delivery or to respond to emergencies.

Policy Development: CEH contributes to the Natural Hazards Partnership to develop risk assessments and mitigation strategies primarily for flood and drought planning. CEH also responds to ad hoc requests by providing independent advice to Parliamentary Assembly committees.

Policy Delivery: CEH represents NERC science at fora such as the UK Environmental Observation Framework's management Group. UKEOF seeks to optimise environmental monitoring effort required to meet Government needs. CEH's representation on the Board of Trustees for National Biodiversity Network contributes to our ability to support UKEOF.

Policy Development: CEH Chair and coordinate the UK Committee for National and International Hydrology on behalf UK National Commission for UNESCO, to bring together UK expertise to influence international hydrological networks and initiatives to improve people's health and wellbeing.

Emergency advice: At times of environmental emergency CEH respond to requests from UK Governments to reduce the severity and impact of e.g. flooding events by providing briefings to COBRA or other relevant national bodies.

Potential impact
The direct beneficiaries of CEH NPG are:

Civil Contingencies Service for the Natural Hazards Partnership (NHP), and the wider public who could directly benefit from mitigation strategies and developments identified by the NHP.

UK Governments and their Delivery Agencies benefit from CEH's input to the UK Environmental Observation Framework though more effective planning and delivery of environmental monitoring.

UK National Commission for UNESCO benefits from the coordination of UK Committee for National and International Hydrology, and the synthesis of its outputs to input to international discussions and policy making fora.

UK government, emergency services, operational Agencies and wider UK public benefit from CEH advice at times of emergency such as extreme weather or air quality events, disease outbreak, etc. CEH provide risk assessments for their potential impacts (flooding, human health impacts) and advice on mitigation strategies.